Wealth matters: exploring the intrahousehold allocation of wealth and the gender wealth gap in the UK

My research explores the sharing or allocation of assets and debts between couples who live together and considers the scale of the gender wealth gap in the UK. I demonstrate that household level analysis obscures gender inequalities in wealth. I further offer evidence of both the gender wealth gap at the national level, and within households. In my qualitative work I give narrative to the wealth sharing journey, which typically happens progressively over the course of a relationship, but crucially, not in uniform ways. I demonstrate that an income-based perspective offers only limited insight into the complicated ways in which assets and debts are share or allocated within couples. I further offer new insights into the social meaning placed upon the organisation of wealth within the household.

This is a vital development to the small but growing body of literature on the intrahousehold allocation of resources and the gender wealth gap. In so doing I challenge assumptions of equal sharing within the household or indeed within couples.

This research is of vital importance to academics, campaigners, and policy makers, with cross-cutting relevance to numerous fields of research, including social policy, sociology, economics, and law. The policy implications are similarly widespread, from the design of means tested benefit assessment, tax reliefs and incentives, and legal developments, most notably the stalled Cohabitation Rights Bill, and the financial settlements of divorcing couples.

This is a critical moment in the development of the field, as researchers and the public alike are attuned to both the social inequality resulting from wealth inequality, and inequalities based on personal characteristics. Furthermore, it is a 'policy window' in the run up to the general election when many campaigners and policy makers are reviewing the policy landscape, and developing policy proposals and campaign pledges.

The overarching aim of this fellowship is to consolidate and disseminate the important contribution of my doctoral research. In doing so I will establish myself as a leader in the field and develop the skills necessary to excel in my academic career.